Towards Forecast-based Preparedness Action (ForPAc): Probabilistic forecast information for defensible preparedness decision-making and action

Drought and flood events remain a major threat to lives and livelihoods in sub-Saharan Africa, with significant impacts on long term development, due to the high exposure and vulnerability of populations. Existing early warning systems (EWS) whilst improving remain insufficient to protect vulnerable populations. Too often agencies and communities are only able to respond after a disaster has occurred rather than in advance, for a number of complex reasons. This project will address two of the primary limitations of EWS that hinder effective action in the face of hazard risks by;
1. Increasing the credibility and pertinence of hazard forecasts, by developing improved weather-climate forecasts and associated livelihood impacts over a range of 'seamless' lead times from days to seasons.
2. Overcoming barriers to preparedness action in advance of hazard events through the development and trialling of systematic and defensible approaches based on forecast information.
Our project consortium brings together world-renowned research institutes in the UK and East Africa with expertise in forecasting science, hazard impacts and vulnerability, with agencies responsible for EWS and humanitarian action. By building on strong and well-established existing partnerships we will ensure effective collaboration, co-production and integration of research directly into practical application. Our project focuses on a set of existing EWS for flood and drought in Kenya, providing a strong platform for operationalizing and rapid uptake of results, new approaches and tools. The EWS case studies include both urban and rural contexts and are characteristic of hazard and development situations across much of Africa. Through our extensive consortium networks and parallel projects we will share the benefits and lessons with similar systems across Africa and maximise added value and value for money.
Our scientific advances will include development and evaluation of state-of-the-art weather-climate risk forecasts expressed in a probabilistic form. The physical basis of forecast skill will be established. These products will be linked to decision-relevant impacts on agricultural and pastoralist livelihoods. Our hazard risk forecast products with associated skill assessment, will be co-developed together with those agencies who operate EWS and plan for preparedness actions. In this way we will ensure the pertinence and credibility of forecast products making them more suitable for uptake. We will incorporate these new forecast products into leading on-line hazard risk portals.
Successful uptake requires careful integration with other information sources and effective communication to the range of users. Critically, decision makers need to have confidence in the information but also effective ways of using the information for disaster risk reduction. To this end, we will develop and evaluate novel methodologies and practical tools of Forecast based Action that, by linking forecasts' attributes to risk reduction actions in well defined action plans, overcome institutional and technical barriers to preparedness action
The FbA approaches must take account of the reality of the decision-making context in which the various actors have complex agendas, priorities, and cultures related to risk. We will adopt a set of flexible strategies to apply these approaches within a range of EWS contexts. For this reason, our demonstration projects have been chosen to be characteristic of similar contexts elsewhere and lessons learned will be shared, and generalised where possible, to other regions.

Potential impact
ForPAc is carefully designed to have direct and measurable impact during, and well beyond the timeframe and location of the project activities in Kenya. We will utilise a Participatory Impact Pathways Analysis (PIPA) framework and method to plan, monitor and evaluate the impact of our project. This will be rooted in, and flow from a coherent 'Theory of Change' established early in the project. Management structures include; 1). An impact sub-group led by co-I APHRC. 2) An advisory Panel (contingent on advice from SHEAR KE) providing strategic guidance, with representation from key regional organisations, civil society, donors and multi-laterals. ForPAc will generate impact because (i) we will improve existing EWS (ii) we include the key decision-making agencies and intermediaries to communities, building on partnerships already well established. The case study method of co-production of knowledge and stakeholder-driven deliberative processes will result in co-ownership of the process, direct applicability and development impact. We will strengthen the 'community of practice' in Kenya and beyond including 'champions' in relevant organisations, for continued legacy.
Benefits will accrue at 3 levels
(i) Local stakeholders. 1) 'delivery agencies' at Kenya county level e.g. government (agriculture, emergency services), and NGOs' operatives 2) communities themselves. Benefits: greater awareness of ForPAc innovations in early warning information and tools/approaches for preparedness planning. Method: enabling process of deep stakeholder engagement from the outset, starting with EWS mapping processes, and iterative process of EWS and portal development, within our continuous monitoring and evaluation.
(ii) National mandated agencies. The NDMA, KMD, Red Cross Kenya and NGOs within ALERT network. Operational practices will be directly influenced by the project's forecast-based action research e.g. improved methods of risk forecast production, early warning advice based on agreed decision "triggers" and improved standard operating procedures through new and improved tools. Through collaboration, iteration and co-production ForPAc will ensure a real sense of ownership of these innovations. Enhanced EWS capacity will strengthen national trust in the mandated agencies - encouraging uptake across government support in the future and will inform policy planning on DRR by government ministries. Outputs (products, portals training modules and decision tools) and lessons will be shared: Across IGAD nations through ICPAC the Greater Horn of Africa Climate Outlook Forum process; Across Africa through the wider networks of the team. In this way legacy impact is ensured.
(iii) 'Advocacy' level. Regional and international agencies that set agendas for DRR, such as ISDR, FAO, WMO, WFP, FEWSNet and national donors including DfID, utilising the extensive existing policy network of the project consortium. We will inform key policy makers and forums of best practice, cutting edge science, emerging challenges in the science and implementation of our innovations in EWS. Method: a programme of policy engagement including workshops and meetings with invited high-level agency representatives, interventions at forums, policy briefings.
Our UK/Kenya team has an excellent track record of delivering impact and policy engagement (see CVs and track records). Our Co-I's Pelling and Visman have experience in NERC Knowledge Exchange. ForPAc impact will draw on lessons from a wide array of related projects with Co-I involvement e.g. FCFA IMPALA and consortia; AdA consortium; ALERT; Urban-Ark; the Red Cross-Kenya Resilience Initiative; BRACED projects; WISER projects; International forecast initiatives of the WMO (SWFDP, S2S); EUROSIP and Copernicus seasonal predictions; Foresight 'Reducing Risks of Future Disasters'. These projects will also be cross-fertilised by ForPAc potentially multiplying our impact considerably.